A new approach to detecting Artificial Intelligence (AI) - generated text in the education sector

Happy AI, a UK SME, is an innovative Artificial Intelligence (AI) development company. It is building a new form of AI-generated text detection that significantly improves upon current approaches for detecting AI generated and manipulated text in the education sector. The company's product allows education institutions to identify cases where students are submitting work that isn't their own but is substantially created with AI.